Small scale polyethylene wave energy converter

The concept of generating electricity from the movement of waves is well known. Despite this, commercialisation has not yet been achieved. New technologies are often costly to implement and must be competitive with existing provision. Devices face constant stresses and strains. They must be able to survive winter storms and function with a minimum of
maintenance. PolyGen Ltd has designed a polyethylene small scale wave energy converter to address these concerns.
This small, innovative device is inherently flexible, allowing it to survive even the greatest storms. By reducing the overall power rating of the installation the product is able to stay small and use cheap materials, making for a very low cost of energy. This will be useful for many applications, such as off-grid settlements, desalination, aquaculture and other marine industries.
This project is to investigate this small scale wave market, identifying the potential demand for the device and as such laying the foundation for the remaining commercialisation of this product.